RaRE – Rare-Earth Recycling for E-Machines

RaRE will establish an end to end supply chain for recycled rare-earth ancillary motors. Building on work completed at the University of Birmingham to devise a method to extract magnets from waste electronics the process will be scaled and the material re-processed back into new magnetic materials at pilot scale by Hypromag to demonstrate the quality of material which can be produced in terms of its magnetic behaviour, mechanical performance and corrosion resistance which are key to the end user application. The recycled magnets will be built into an ancillary electric motor designed by Advanced Electric Machines Research to a Bentley Motors specification and focused on reducing the overall complexity of electrical systems in electric vehicles and designed with recycling in mind. This will be the first time that such a recycled motor will have been demonstrated. Unipart will take this motor design and use it as the core focus for the design of a flexible volume motor assembly line suitable for production volumes of 100,000 units p.a.